'What football players do .. is part of the kids lives': Exploring the connections between young people and sporting celebrity

In the summer of 2014, photographs of the Arsenal and England footballer Jack Wilshire smoking a cigarette whilst on holiday in Las Vegas made headlines across Britain. This comment from the Chelsea manager, Jose Mourinho, reported in The Guardian newspaper was typical; "What football players do, millions and millions are watching, lots of kids are watching ... Everything they do ... is part of the kids' lives. If they smoke, maybe the kids think they do it a lot of times and they will probably do the same". This argument about the power of celebrities to influence the lives of young people, is a common one but has not been subject to much academic scrutiny. Sports celebrities, in particular, are held up as role models because they are dedicated athletes, high achievers and often come from the same background as those they are seen to inspire. However, there is a paradox at the heart of this relationship, which will also inform our study . On the one hand, football has become a multi-billion pound global industry, with the top players becoming national and, sometimes, global icons as a result of increased media exposure. On the other hand, these elite players form a 'community' of wealth and privilege that is increasingly disconnected from the worlds of the ordinary supporter, notably when compared with a past when players generally grew up, played for and lived in local communities. Therefore, we are also keen to examine the extent to which the dominance of the top tier within English football in terms of both finances and (mediated) visibility, may be impacting on the ability of smaller clubs to build relations with local populations, including young people.

For the purposes of this project we will partner with the community organisation, Football Unites, Racism Divides (FURD), which has extensive experience of working with young people and professional football clubs on community projects, primarily in the city of Sheffield. In order to take advantage of these extensive local connections, we will conduct our primary research in Sheffield and, in doing, so will engage with a range of community stakeholders. First, we are interested in exploring the views and experiences of young people in relation to sport, celebrity and community participation. To this end, we plan to use a number of collaborative, interactive workshops to involve them more fully in the data gathering process. These will involve the production of short films and other documentary materials, role playing activities and discussion groups. Second, we will build on the arguments of a recent Connected Communities scoping project (Griffiths & Armour, 2013), which argued that 'more research is needed that gives a voice to volunteer coaches', by conducting interviews in each locale with sports coaches who work with young people. This will allow us to provide an alternative perspective on the connections between young people and sporting celebrity and also assess the role of such coaches as 'community assets' involving in building or sustaining relations between these groups. Third, we will examine wider media debates, both mainstream and in social media, to examine how key campaigns and issue discussed in the workshops were reported.

The project will produce a number of significant outputs including; two peer-reviewed papers for international journals, a summary report with a series of recommendations for those bodies (government agencies, sports associations, charitable organisations) involved in building communications between young people, local communities and professional sporting bodies, an end-of-project symposium designed to discuss these findings and an online platform, which will be used as a resource by all interested parties as well as forming the basis for follow-on research in this area.

Potential impact
Who will benefit from this research?

This project bid has been developed in conjunction with our main community partner, Football Unites, Racism Divides (FURD), and seeks to engage with a number of distinct communities of interest; young people, professional football clubs, sports coaches and governments agencies and NGO's who look to address issues of exclusion and prejudice among young people through their involvement in sports-based community projects. All of these groups are envisaged to be direct beneficiaries of the research.

How will they benefit?

Young people

This research is designed to give a voice to young people by treating then as active social agents and involving them in the research process so they can outline and justify their own preferences, activities and values. In this way, we will be able to critically evaluate the common assumption that young people unthinkingly replicate the actions of sports celebrities and in the process will offer them a voice through the summary report and, in particular, the online platform. One of the activities in the workshops will involve participants designing their own community-sport programme involving professional teams and players and these will be discussed in the end-of-project symposium with representatives from a range of agencies and organisations that fund and organise sports-related activities for young people.

Government agencies

The project will also give the wide range of groups who look to engage with young people through sport, insights into how best to employ the 'celebrity capital' associated with particular players and clubs so as to make community engagements more successful and cost effective. As well as local and national government agencies, this would include, local community sports organisations, charities, schools and youth clubs.

Professional clubs

Likewise, we also suggest that the project has the potential to inform how professional clubs, and their sponsors and advisors, seek to build relationships with young people in the local communities in which they operate. This is a key feature of the study given the relative paucity of the extent literature around this topic and we plan to make a series of recommendations in the summary report and to discuss these at the symposium.

Sports coaches
The project will also impact on the activities of volunteer sports coaches and those that work alongside and fund them. In seeking to understand the position of such coaches, we will explore their role in working with young people and community partners (including professional clubs) and be able to make concrete suggestions as to how such partnerships might be better tailored or marketed to meet the needs of all concerned. In emphasising the role of coaches as community assets, the study can be used to informing developments in wider professional practice and public policy in an area (community sport) that has been seen as key in contributing to regeneration, community cohesion and social inclusion

The end of project symposium will be used to bring together all of these interested parties (government agencies, charities, sports associations and representatives of professional clubs) to debate these issues and to think about how applications for follow-on funding might be developed to incorporate a wider number of actors across a greater range of sites. The online platform will be used to both present some of the key findings from the project (drawing on material from the workshops, interviews and media analysis) and, subsequently, promote the project and act as a shared resource for interested parties, notably those who may wish to support or be involved with further research.